Middlesex University and Kare Knowledgeware Limited

To disruptively innovate in the area of automated customer support by embedding dialogue generation, pathfinding, and reinforcement learning in Gluru MIND, a productivity platform for customer experience that uses natural language to resolve customer queries.